An innovative AI-driven healthy eating education platform with bespoke affordable meal plans, recipes and interactive animated food intake tracking

The GFF Co. is a UK-based foodtech SME with a core project team of Aaron Loveman (tech sales/food retail business owner/CEO), Baki Toktas (CTO), Tony Freeman (CCO) and Claire King (Paediatric nutritionist).

Diseases related to diet are increasing, particularly among children. Over a third of 10-11-year-olds in the UK are overweight/obese. Poor diet causes UK five-year olds to be shorter than their European counterparts by as much as 7cm. Healthy, nutritious food is more expensive than calorie-dense, processed, packaged convenience foods, which make up more than half of the average UK child's diet. Poor growth and development and a risk of mitochondrial disfunction (affecting mental illness) as a result from an inadequate diet for children. Poor diet in adults reduces economic productivity due to health issues, such as mitochondrial disfunction, depression, diabetes and heart problems which adds immensely to NHS healthcare treatment costs.

GFF is developing an AI-driven platform that educates and enables families to eat a healthy, balanced diet at any time, on any budget.

FoodsVille will be an interactive story-mode experience for both children and parents/carers. It will provide meal plans and nutritious, easy-to-prepare recipes based on user preferences and requirements. It's silver bullet feature is the intelligence behind it's personal family nutritionist feature. Powered by AI, this animated conversational feature will continuously prompt, engage and advise adults and children into modifying their habits and behaviour to that of a nutritious, brain enhancing, healthy diet.

Based on GFF's research data, FoodsVille users will increase correct nutritional intake days by 42%, reducing diet-related illness by 57-75%. GFF will help users, especially from low-income backgrounds, learn and access healthy diets, which could cut NHS costs due to obesity-related health issues by 15-25%.